Exploring AI-based Approaches for Postoperative Microvascular Free Flap Monitoring

Microvascular free flap surgery is a key technique utilised for the reconstruction of complex tissue deficits secondary to trauma and neoplasia. Whilst overall success rates are very good, close postoperative monitoring is required to identify complications that require immediate re-operation. This prospective study aims to develop an Artificial Intelligence approach for the postoperative monitoring of microvascular free flaps that is as effective or better than the current gold standard of clinical assessment.
NHS patients undergoing microvascular free flap reconstructive surgery from 2023 onward will be recruited. For each enrolled patient their routine postoperative physiological observations, flap observations and outcomes will be collected. Retrospective analysis of the data will then allow for predictors of flap failure to be identified and these will then be used to train a model that could be used for the real time clinical monitoring of future free flap surgeries.
In addition, approval to access the UK National Flap Registry and apply AI techniques to identify predictors of flap outcome will be requested. It is hoped that complementary machine learning work can be done on the UK National Flap Registry alongside the plans for the machine learning on the new database that is to be collated.
Alongside the development of the flap monitoring model, patient and clinical focus groups will also be held to explore the wider ethical and regulatory implications of introducing Artificial Intelligence decision making tools into clinical care.